Creventa - A simple to use web ordering system to minimise contact in restaurants, pubs & bars

A restaurant solution to ordering with **minimal touch**, without having to download an app or use physical menus. this reduces risk and cost for both parties.